Assessing Scotland's Pollinator Strategy: A 'real world' approach

Pollinators are exposed to multiple threats and are widely in decline. This project is at the interface between policy and science and will assess the impact of Scotland's Pollinator Strategy at a regional scale.